Measuring Impact of Social Distancing on Transportation (MISDT)

Social distancing policies have been imposed in response to the COVID-19 crisis. Citizens are being advised to keep a two-metre distance on streets, at stations, within shops, and on public transportation. These recommendations are impacting public transport organisations in many ways. Organisations are becoming heavily reliant on their staff at stations and transport interchanges to maintain the health and safety of passengers and other users, this includes encouraging social distancing. Due to the current lack of appropriate monitoring measures to understand and analyse passengers' behaviours and movements, staff are encountering difficulties in ensuring the safe use of public facilities, both in real-time and to proactively deliver effective interventions at high-risk locations.

Humanising Autonomy (HA) and Transport for Greater Manchester (TfGM) are proposing a collaboration to improve the safety for all users of public transport interchanges. By deploying HA's behaviour video analysis software, staff will be able to easily detect the following: adherence to social distancing, number of people and those in groups, directional movement, use of infrastructure and behaviour analysis (seated/standing/walking/exercising, etc.). This could help inform TfGM's response and recovery strategies (e.g. the reallocation of departure stands & loading bays, the laying out of social distancing information). Data can also be used to better understand capacity for walking and cycling, in order to complement other data streams (Smart Junctions, Counts, surveys, etc.).